Advanced Communication and Control for the Prevention of Blackouts (ACCEPT)

ACCEPT seeks to bring together a joint UK-India consortium with the skills necessary to address the potential for using Smart Grid technologies to support novel integrated protection and control tools for the prevention of blackouts. These tools would help prevent society from incurring the huge costs and discomfort associated with blackouts and increase confidence in the power system's ability to satisfy the long term needs of society and industry, as the level of uncertainty and risk in the power system increases.

Potential impact
This multi-disciplinary ACCEPT project aims to provide a vision and strategic direction for the prevention of blackouts and instabilities of future electricity networks.
It is inspired by both, the limitations of current, estimation, operation and control practices, and unprecedented opportunities opened by advanced communication and information technologies to massively improve system dynamic state estimation and integrated protection and control. This would spur new developments and transformation across the ICT-Energy interface by bringing together experts in artificial intelligence, information and communications technologies, control systems, power systems economics and networks specialists.

The proposed research would not only benefit from the input of a wide range of disciplines but it also has the potential to move each of these disciplines forward as scientific breakthroughs are made in the energy context.